Rapid Development Platform for Rich, Location-based Services with WOMAD Festival Use Case

Lifejak demonstrates the first cloud platform for rapid development of location-based event services for all stakeholders - organisers, attendees and suppliers - by developing an exemplar web and mobile app for WOMAD, the global festival of music and dance. The mobile festival app, developed by Blispa, will transform the simple festival programme guide into an engaging gateway to new, participatory activities triggered by location and context. It will increase user engagement and build on the relationships and communities formed to trigger longer lasting and meaningful interactions encouraging attendance at future events. It will bring together the services offered by the Lifejak platform, the WOMAD creative and practical experience, and Blispa's Beacon skills. The project will seamlessly integrate GPS and Beacon technology at scale, addressing the deployment and operational issues of a challenging outdoor, temporary environment. Interactions with users through location-based gamified events will provide a rich source of crowd sourced content. Location data will assist in crowd and event management, site retail efficiencies during and after events and provide longer term value to bands, promoters and event organisers. The project will create a platform applicable across a wide range of settings including music festivals, country shows, regattas, other outdoor events, large scale indoor events, and broader large scale education, tourism and public events.